Patient and professional understandings of risk: how complexity and uncertainty of genetic knowledge impacts on reproductive decision making

This fellowship will take place within the context of dynamic and exciting developments in reproductive technologies. The emergence of novel IVF techniques involving mitochondria donation could give women with mitochondrial disease the opportunity to have healthy children. The possibility that a future generation can be born without mitochondrial disease has been widely embraced by patients and professionals. However, accounts of mitochondrial donation, particularly within media coverage assume a level of technological determinism, that if these techniques are available then this will 'halt', 'eliminate' or 'eradicate' mitochondrial disease from families. It is at this juncture that the proposed research will contribute to the debate by examining how patients with mitochondrial disease make reproductive choices, whether and how they negotiate IVF technologies and will identify the contexts that shape or direct their decisions.

Mitochondria are small energy producing structures contained in the cytoplasm of a cell. They are inherited through the female line, meaning that the children of women with disease caused by mutations in mitochondrial DNA will inherit these mutations. Scientists at the Wellcome Trust Centre for Mitochondrial Research in Newcastle have developed pioneering techniques which involve removing the nucleus of an egg with faulty mitochondria (from a woman with mitochondrial disease) and transferring it into an e-nucleated egg (from a donor) containing healthy mitochondria.

As the mitochondrial DNA from the donor egg could then be inherited by future generations, these pioneering 'germ line' techniques have challenged existing legal and ethical frameworks and a change in law is required for them to be offered to patients. These techniques have attracted intense media interest, with '3 parent babies' dominating the headlines and have raised concern about the possible 'slippery slope' to designer babies and human modification.

Ultimately, the future use of these techniques depends on patients and families assessing complex risk information about themselves and their genetic inheritance. Through interviews with patients, partners and health professionals, I will examine the implications of these contemporary advances and in doing so I will contribute vital knowledge with practical application.

Alongside the research project I have secured an intensive programme of training and development including:
a. Leadership and management courses and the supervising of a research assistant
b. Two internships to develop key skills for impact. One will be within a policy focused organisation supporting rare and genetic disease patient groups and the other is an academic research centre research with expertise in patient education
c. Widespread dissemination of research and ongoing discussion with lay, professional and academic audiences including scientists, clinicians, social scientists and patients
d. Working with the editorial team at the Sociology of Health and Illness, a highly ranked journal within sociology, providing a fantastic opportunity to learn about the editorial process, the referee system and academic standards
e. Collaborating in the development of resources for education and public engagement based on my own research

The strength of this fellowship is that it consolidates my knowledge of rare and genetic disease through a rigorous programme of research, dissemination, engagement and professional development. My medium and long term objectives are:
a.Conduct world class research exploring patient and professional accounts of mitochondrial technologies
b.Publication of high quality articles in international journals
c.To be a leading scholar within medical sociology with specialist expertise in the social and ethical implications of genetic technologies
d.To be in a position to attract large grants and have the skills and capacity to develop the careers of future researchers

Potential impact
Patients and families with mitochondrial disease

This research will identify how patients and families assess genetic risk, negotiate the boundaries of health and illness, and identify current and future roles for genetic technologies. This research focuses on a critical stage for families, when support needs are high but as yet remain unidentified. Patients can often be marginalised through the privileging of professional accounts (Gillman et al., 2000) and this research will provide a route through which their concerns can be voiced and addressed. Patients will be provided with a voice in the research process. In the medium term, patient groups will benefit from communication of this knowledge to the mitochondrial disease centres. In the long term, patients will benefit from a greater clinical and public awareness of the considerable burdens experienced by patients, not just in managing disease but also in negotiating the choice and responsibilities associated with reproductive technologies.

Rare disease groups

Rare disease leads to great inequalities in terms of accessing healthcare, support and expertise. For patients, carers and family members, this can be an incredibly isolating experience (Dimond, 2011). This research will not just highlight the social and biological implications of mitochondrial disease as a specific rare disease, but through collaboration with Genetic Alliance, an organisation which has an impressive record working with rare and genetic disease groups, this presents a realistic opportunity to change the way in which rare disease in general, is managed in the UK.

Mitochondrial Disease Services Team

This research is supported by Professor Turnbull and Professor Poulton who are experts in mitochondrial disease management and both anticipate that this research will have a significant impact on their work. Both have identified the lack of knowledge of how patients and their families respond to genetic risk, as problematic in providing and planning patient services. This will be particularly important in the translation of reproductive technologies from bench to bedside. Ongoing contact with these centres of mitochondrial expertise will ensure that the research remains closely aligned, and has maximum relevence, to the work of the clinic and in their engagement with patients.

Policy makers

Emerging techniques of mitochondrial donation have challenged legal and ethical frameworks, bringing policy makers and stakeholders into a publically contested domain. This research will provide empirical evidence about the implications of novel technologies and significantly, will provide an indication of future use and demand, for reproductive assistance. Identifying how patients with rare and complex disease negotiate genetic risk has relevence across patient groups. The proposed research will be conducted soon after publication of the results from the HFEA public consultation which means optimum potential for informing this debate and bringing clarity on key issues for policy makers.

Health Professionals and publics

A long term legacy of this project which has impact beyond the immediate mitochondrial community is the preparation of tools for professional education and public engagement. Collaboration with the Genomics Policy Unit will contribute to educational resources for health professionals, expanding professional knowledge of how mitochondrial disease is negotiated by patients and families as both a risk to health and to future generations. The ideas raised through media coverage, focus groups and interviews with patients and professionals about future technologies will be transformed into a tool or game to prompt public discussion, in collaboration with established public engagement groups.